AI-Powered Design Validation for Automotive Structures

The automotive industry and road transport are major contributors to the UK's net greenhouse emissions, with a significant portion originating from this sector alone. Given this context, the imperative for lightweight vehicle design becomes apparent as a crucial strategy in reducing CO2 emissions. Achieving this goal necessitates a comprehensive approach, including intelligent material selection and advancements in vehicle component manufacturing technologies. Among these technologies, component stamping stands out as a critical area for innovation, given its substantial influence, representing approximately 11% of the total vehicle cost.

In the sheet metal stamping industry, precise prediction of stamping-induced defects relies on Computer-Aided Engineering (CAE) simulations. While CAE simulations offer benefits in cost and time savings, their complexity and limited accessibility to designers pose challenges. To tackle this, integrating Artificial Intelligence (AI) and machine learning (ML) technologies shows potential to enhance accuracy and efficiency by assessing material forming behaviours. However, the effectiveness of these AI models depends on their training with genuine manufacturing data from car component forming processes.

Recognising this need, Multi-X has developed AI solutions tailored for selecting optimal materials and streamlining car component manufacturing processes to expedite the design and prototyping cycle. This project aims to capitalise on Multi-X's expertise by leveraging its AI platform to train and refine cutting-edge ML models. The goal is to extend their applicability through collaboration with PAB Coventry, Tier-1 component supplier, enabling efficient and accurate predictions of vehicle component manufacturability. Through this endeavour, the project seeks to validate these AI tools, ensuring swift assessment of lightweight metallic component designs within safe deformation limits, thereby effectively mitigating undesirable failures.

The outcomes of this project are poised to benefit car designers and component suppliers alike by introducing a transformative, user-accessible design tool. This tool promises to revolutionise the evaluation of complex-shaped automobile component designs, facilitate the selection of lightweight materials, reduce development time, and lower costs. By replacing traditional simulations with accurate AI-based manufacturability evaluations, the project is positioned to contribute significantly to the reduction of CO2 emissions through the creation of efficient and lightweight automotive component designs.